Driving Data for Road Management

The Driving Data for Road Management (DD-RM) study will investigate the provision to local, regional and national government stakeholders of actionable insights for road management. It will span:

• Management of remote sensing networks
• Acquisition of large amounts of data
• Hardware
• Analysis of the data
• Visualisation